Biomechanical assessment of periprosthetic fracture risk following dual mobility hip replacement surgery

The aim of this PhD study is to evaluate the biomechanical risks of periprosthetic fracture following total hip replacement with a 'dual mobility' device. Dual mobility hip replacements are being used increasingly by surgeons. There have been some reports of higher frequencies of periprosthetic fracture (ie fracture in the bone surrounding the implant) than with standard total hip replacement devices. However, it is not known if this is due to the types of patients receiving dual mobility devices who include groups at higher risk of fracture, or whether there are biomechanical differences in load transmission that increase fracture risk. In this study, the potential for the transmission of increased torques into the femoral and/or acetabular bone with dual mobility devices as compared to standard hip replacements will be investigated using a combined experimental and computational approach. Different patient and surgical factors will be investigated to identify if there are specific patient characteristics that should influence device selection.